Chickens on camera: practical application and commercialisation of the optical flow system for improved poultry welfare and health

Chicken is the most widely eaten meat in the world but commercial producers of broiler (meat) chickens face a number of problems including competition from overseas, public criticism about the health and welfare of their birds, concern about food safety (e.g. Campylobacter) and pressure to reduce their use of medication, especially antibiotics. To help chicken producers with all of these problems, we have developed a camera/computer system that gives a readout every 15 minutes of the how their flocks are behaving in comparison to 'normal' flocks. It enables farmers to keep constant watch on all of their flocks and to take action at the first signs of disease or poor welfare. Before producers will buy or invest in our product, they need to satisfy themselves that it actually works in practices. We now want to put our system in the hands of farmers for use in their day to day management of their flocks to see if it genuinely does help to produce healthier, higher welfare chickens.